Batch Reverse Osmosis (RO): Desalination with minimum wastage of energy and water

Conventional sources of good quality water from rivers and underground aquifers are no longer sufficient to meet the growing demand for fresh water across the world. People are turning instead to sources of poorer quality, such as brackish groundwater, that have to be desalinated to make them potable. Desalination is typically carried out using reverse osmosis (RO) membranes that allow water to pass while excluding salt. However, existing RO desalination plants waste a significant fraction of the source water as rejected brine. They also waste significant amounts of energy due to inefficiency of the conventional technology. A third drawback of existing technology is the short life of the RO membranes, as they readily clog with sparingly soluble salts and colloids. Batch RO is a new approach to desalination that, compared to conventional processes, reduces the wastage of water and energy and is less prone to fouling. Unlike conventional RO that works by a steady continuous process, batch RO works by means of a cyclic, unsteady process which is not yet fully studied or understood. Pilot results have shown that batch RO is practically feasible and likely to achieve energy efficiency 2-3 times better than conventional RO technology. Specific areas of improvement needed to achieve the target performance have been identified.

To achieve the aims and objectives listed above, research will be undertaken in three work packages. The first work package will take a micro view of the batch RO process by using submicron particles to track motion of fluid near the RO membranes, thus providing understanding of the behaviour of similarly-sized particles such as colloidal silica, that tend to cause fouling. Alongside powerful direct numerical simulations, these experiments will result in a predictive tool for local transport phenomena. The important outputs from the simulations - such as clean water flux through the membrane, required driving pressure and consumed energy - will be averaged for use in a coarser scale model to be developed in the second work package. This model will predict the whole system performance, enabling us to choose the best among several options for the configuration of the batch RO system, each of which has certain pros and cons. Finally, in the third work package, we will build and test the preferred design and compare it against a conventional RO system. We will test the system for energy efficiency, recovered fraction of freshwater, and tendency to foul with contaminants (especially calcium sulfate and silica) which commonly occur in groundwater. Autopsies of the RO membranes will be performed to check our predictions and gain a full understanding of fouling and its distribution within the RO module. Because the tests will be representative of real applications of the batch RO system, the results will inform and support subsequent commercialisation of the technology in collaboration with industrial partners.

Potential impact
Building on preliminary research carried out in the UK, this will be the first comprehensive study of batch RO technology. It is expected to have important social and economic impacts for UK businesses aiming mainly at export markets where the system will mostly be used. The market for groundwater desalination is large and growing, worth about $2 billion/yr in the US alone. Important emerging markets are found in Africa, Middle East, and the Far East. Drivers for this market include population growth and migration, competing demands for water, climate change and sea level rise. Rising sea levels are tending to accelerate salinization of coastal aquifers upon which mainly livelihoods depend, increasing the need for improved treatment and management of saline groundwater. Clean water is essential for health and quality of life in both developed and developing countries alike.

Customers for desalination technology include system designers and integrators, municipalities, NGOs, industries, distributors, and end users. To translate the research outputs into a technology practically available to such customers, commercialisation routes will be explored together with University of Birmingham Enterprise (the university's technology transfer office). Specific mechanisms to support commercialisation, through licensing or spin out, include the Innovate UK 'Innovation to Commercialisation' programme (ICURe) and the Royal Academy of Engineering Enterprise Fellowship. In addition, the University provides internal support for market research and validation through its Enterprising Birmingham Fund (EBF). By creating new UK business in the water sector, we expect to take advantage of growing export opportunities and to create new employment opportunities for UK graduates.

Development of intellectual property will support this commercialisation. One patent application has already been filed, and further applications are anticipated. We also expect to achieve impact for UK business by working with our industrial partner, Genesys International (Cheshire), that develops and manufactures speciality reverse osmosis membrane chemicals, anti-scalants, cleaners, flocculants and biocides. Genesys will have first access to the knowledge generated about batch RO, thus putting it in a unique positon to support operation and maintenance of the technology as it becomes available.

Further, we will engage with the general public through various outreach events and communications. In particular, World Water Day (22nd March) sees each year a day of talks, discussions and networking organised at the University of Birmingham - attracting delegates from the university, city and beyond. University of Birmingham regularly highlights water research through press releases and social media, and we plan to feature this project and its societal benefits in future coverage.